Operads for domain-specific languages

Key aims/objectives: The aim of this project is to investigate the idea of using operads to provide a mathematical basis for domain-specific languages.

Methodology: The project will involve giving an operadic model of domain-specific languages, and investigating the theory and practice of this model.